Role of aphid salivary gland proteins in plant infestation

Technical abstract
Aphids, like whiteflies, leafhoppers and planthoppers, are hemipteran sap-feeding insects of plants. These insects induce extensive feeding damage, can build up to high population densities, and are the vector of important plant diseases worldwide, including Europe. Aphids have highly developed salivary glands consisting of several lobes that are predicted to produce proteins required for establishing successful interactions with host plants. A recent study showed that some aphid salivary gland proteins suppress plant defences thereby allowing the aphids to freely feed from the plants. Despite the importance of sap-feeding insects in agriculture, few researchers worldwide have focused on gaining a better understanding of the functions of the salivary gland proteins in insect feeding. The goal of this to identify and characterize salivary gland proteins of two aphid species, Myzus persicae (green peach aphid), and Acyrthosiphon pisum (pea aphid), and to elucidate how these proteins enhance aphid feeding and affect host range specificity. We will use a genomics/proteomics approach to identify secreted salivary proteins of M. persicae and A. pisum. Functional characterization will be done using several approaches: 1) Aphids will be micro-injected with siRNA to knock-down the expression of candidate genes. Aphids will then be introduced on (non)host plant species to assess aphid survival and fitness. 2) We will generate transgenic A. thaliana plants that express aphid genes under control constitutive promoter. Transgenic lines will be analyzed for phenotypic changes and assessed for effects of transgene over-expression on aphid survival and fitness. 3) We will use protein interaction assays to identify plant targets of aphid proteins. The project will be an important first step towards understanding how phloem-feeding aphids manipulate plant cell processes and will generate new insights into improvement of plant resistance to these insects.